MultiCat Hub

"To Design and build a fully automated Cat feeder that can support up to eight cats for up to 4 days or the length of a bank holiday weekend.
The feeder will also make use of modern connectivity technologies so as not to break the link between owner and cats but also allow additional functional options such as play and monitoring.
The Modular design will allow for customization for owners offering greater flexibility and increasing the consumer market this product is aimed for.
"